Achieving the genetic potential of oilseed rape: an integrated approach to controlling soil borne diseases

There is a close link between the rotational intensity of OSR, reduced yield and the presence of novel pathogens. Results clearly demonstrate Koch’s postulates for both Olpidium brassicae and Pyrenochaeta sp, and the impact of Pyrenochaeta sp on growth of oilseed rape. This project brings together novel molecular pathogen detection methodology with industry led variety screening, agronomic research and knowledge transfer capability. Specific activities in the technical approach include a combination of sampling of commercial and, field trials (both variety and fungicide/biological control agent) with appropriate sampling, assessment and data collection, and lab based qPCR analysis of samples. This project builds on existing primary research but covers areas not previously investigated. Innovative aspects will include the assessment of varietal tolerance to novel soil pathogens to unlock yield improvements of OSR. The control work will provide detail of techniques to alleviate the problem.Recent development of qPCR detection methods will facilitate this project enabling direct comparisons of pathogen levels in roots. The project builds on existing expertise to develop novel plant breeding and agronomy based solutions (opening
up new markets) to address the emerging issue. These routes are suitable for developing a new robust IPM based strategy for dealing with these novel pathogens and increasing oilseed rape yields.